The University of Leeds and Leeds & Bradford Boiler Company Limited

To develop and embed a “whole systems design” protocol and methodology into the business through the development of an innovative, internet-enabled intelligent control system initially for the Boilerclave® that can subsequently be applied to other products.